Non-equilibrium phase transitions in granular systems.

Granular Physics studies the behaviour of systems composed of a large number of macroscopic particles. These systems of particles lack fixed structures, interact via contact forces and are left unaffected by thermal fluctuations. This field looks a phenomena such as phase transitions, jamming, granular flows and disordered structures. As seen in microscopic systems, macroscopic granular systems are able to undergo phase transitions from/to a variety of phases (e.g from gas-like phases to liquid phases). However unlike traditional phase transitions in liquids, gases or solids, granular systems exhibit unique properties not seen in regular phase transitions.